Religious Non-Governmental Organizations and the United Nations in New York and Geneva

The preoccupation with issues of religion and violence has often obscured how religious groups are involved in international institutions for peace. The United Nations (UN) and its interaction with religious non-governmental organizations (NGOs) are a focal point for innovative understanding and insight about how religious and political worlds interact. The UN, founded in 1945 to maintain international peace after the 2nd World War, is the only international organization that represents every country in the world. It works across areas of law, development, economy, rights and peace and from its foundation it aimed to work closely with NGOs (private, non-governmental groups, with specific concerns and interests, such as Amnesty International). In Article 71 of the UN Charter it stated that the UN would 'consult' with NGOs to carry out its work through one of its central committees, the Economic and Social Council. Religious organizations have collaborated with the UN since its foundation and in 1972 there was the establishment of the Committee of Religious NGOs at the UN (http://www.rngo.org/); with an annual report of activity and listing 108 different religious groups as its members from the American Baptist Church to the World YWCA. Since the 1990s there has been an increase in the role of 'religious' NGOs and their contributions to UN committees in New York and Geneva. Religious NGO representatives are now active on many UN Committees and UN Commissions, including, for example, the UN Commission for Social Development. They have also played important roles in bringing about UN resolutions on world debt, with the Jubilee Foundation, and restrictions on landmine use. The increasing presence of religious NGOs was given extra weight in recent years when the Secretary General of the UN supported grass root collaboration for UN activity.\n\nIn a world of global organization and ever increasing involvement of - very diverse - religious NGOs influencing international political decisions and processes, we need to know not only about their type, density and number, but also about their own motivations, rationale and success in their involvement in UN decision-making. What we need to know about these groups is how and why religious groups engage with high-level lobbying and diplomacy at the UN. We need to understand how the mission statements of religious NGOs direct them to commit resources to UN engagement, how effective they are in delivering services according to their own mission statements and how they are perceived by UN diplomats. This is important because we need to understand who these groups represent and the aims of their lobbying in shaping our world. There have been few independent studies examining these questions and the previous studies only mapped type and density. We are now at an important second, interdisciplinary, stage of inquiry and it requires sufficient resources to employ a researcher at the main UN sites (New York and Geneva) to investigate these issues. It also requires an international team, including a specialist in International Relations and UN studies, a scholar of religion to understand the conceptual, theoretical and classificatory issues, a sociologist with specialist NGO knowledge and data gathering skills, NGO consultants (UN Office of the Bahai International Community and the Quaker UN Office) and diplomatic support. The researchers will provide new empirical data from a two-year snap-shot of religious NGO activity at the UN. This will be carried out by textual analysis, interviews with NGO leaders and members, surveys of NGO activity and resources, case studies of specific groups and questionnaires to evaluate the perceived status of such groups by UN diplomats. Through its rigorous empirical analysis, the research will offer innovative thinking about religion in global governance. It will be the first comprehensive study of religious NGOs at the UN and of important international interest.

Potential impact
The research project has direct value for building global sustainable communities by focussing on a phenomenon that has become increasingly part of international governance, peace and relief work. It has support from two linked religious NGO agencies, the Bahai UN Office, New York, and the Quaker UN Office, Geneva, and diplomatic support from the UN Mission to the Vatican, Ambassador Campbell. In addition, there has been expressed interest in the research Findings Report from both the UK Mission to the UN, Geneva, and the UK Mission to the UN, New York (see detailed Impact Plan). As UNICEF (United Nations Children's Relief Agency) Civil Partnership Program Officer, Stephen Hanmer, recognised, understanding religious NGOs is the 'missing link' in UN work. He expressed interest in receiving the proposed end user Findings Report and exploring UN agency use of the project results. This interest in the research project by UN agency workers reveals the increasing profile of religious NGOs and their embedded nature in international relief and human rights work, not least through the religious NGOs infrastructure outside the nation-state apparatus. While the project emerges out of the academic concerns to highlight, analyze and conceptually understand the post-1990s legitimacy of religious NGOs it is - by its nature and expressed stakeholder interest - constructed in collaboration with linked agencies and thus the work defines its own global impact on international policy and relief agency work. In order to respond to this impact, the project decided - in addition to academic studies - to establish a Findings Report for distribution to hundreds of worldwide interested groups, an information webpage and, importantly, an End User Group. This group has representatives from key policy organisations (UN Association UK, APRODEVC with links to EU policy forums, an academic specialist on NGOs and social policy, religious NGO representatives). This group will comment on drafts of the Findings Report to ensure information is accessible for political think-tanks, policy groups and agency workers. It will also help identify wider interested agencies for increased dissemination. The User Group will first meet at the end of year 2 (September 2011) to carry out this process and the report will form the basis of a series of media launches/talks for the Findings Report in five international locations: London, UN New York, UN Geneva, Brussels (EU constituents) and Paris (UNESCO). The London based journalist Mark Vernon will assist the project through its year-three dissemination stage. He will translate the academic concepts into media friendly concepts for maximum exposure and use value. He will also work through press-releases to various think-tanks and religious groups to enlist them, alongside agency workers and journalists, to attend the media launches. He will also write articles in newspapers, such as The Guardian, with the aim of showing the project's social and political importance. In order to exploit and ensure maximum potential impact and effective response to the international stakeholder interest, an administrative assistant is employed for the final year to facilitate communication and dissemination, including web-design. Finally, while we recognise the interest of the findings at a global and national level, it was also apparent through the UN Association UK that there were numerous local groups and wider public interest groups. We have thus enlisted two local groups for talks and presentations, the Canterbury UN Association UK and the Canterbury Inter-Faith Group and will use their related national networks for public information talks. The links with APRODEV, EU policy forums, and a University of Kent, Brussels campus, lecture series will set the ground for a post-project examination of religious NGOs in the EU and the establishment of